Dem Dx Medical Diagnostic Support Tool

Dem Dx is a digital clinical support tool that educates primary healthcare professionals to make more informed clinical decisions. It guides the user from symptom to diagnosis in a step-by-step approach. Dem Dx 's objective is to help reduce missed diagnoses, unnecessary investigations, treatment and referrals, thus relieving the demand and financial burden on healthcare services.